Tamba cyber security application Dec 2015

"Tamba is the only UK-wide charity working to improve the lives of twins, triplets or more, and their families. We do this through successful campaigning to improve health and developmental outcomes; funding clinical research to reduce the risks faced before, during and after birth; and by providing practical support for all families, including those in crisis.

The award of the Innovate UK Cyber Security grant has enabled us to continue to offer assurance to our members that we ensure that the security of their information is paramount in everything we do."